University of Bristol Core Equipment Award 2024

Access to compute is a core requirement to conducting internationally competitive EPSRC-remit research at the University of Bristol (UoB). The University has invested in this trend over the last 20 years (£17.5M) and is working strategically to support a paradigm change in the way researchers now need to access this compute. This paradigm change has two drivers:

Researchers increasingly view high performance computing (HPC) as an extension of their laptop, and want to consume it interactively. This is evidenced by the move towards using interactive compute tools such as Jupyter notebooks, workflows applications and access to cloud computing.

2. Researchers increasingly use AI, which is bringing the need for high performance computing to a whole new generation of researchers who have little prior experience.
Isambard-AI, based at UoB, enables the tackling of the second driver of this change. However, we must not leave behind researchers who need access to interactive compute that is not AI-related, and we must create a pathway where the “AI-curious” have a place to explore before stepping up to Isambard-AI. Our Digital Strategy recognises the need to invest in the University Cloud, an on-premise private cloud providing self-service on-demand access to virtual machines for research.
The challenge this project will address is that demand for GPU-enabled virtual machines in the University Cloud is rapidly growing. We will use our EPSRC Core Equipment allocation to purchase hardware required to upgrade the University Cloud and outfit it with a significant increase in GPU capability. This will be via investment in eight GPU-equipped servers which will grow the University Cloud with an additional thirty-two GPUs. This will enable the University Cloud to potentially support more than 500 extra concurrent researchers, thereby accelerating the pace of internationally-competitive EPSRC-remit research at the University.
We have identified critical parallel investment into lower to mid-range computational needs for UoB researchers within EPSRC priority research areas. The aim is to provide central capabilities such that researchers can access these with ease and ensure protections in line with research policies such as Open and Trusted Research.
Current in-house HPC capabilities (BlueCrystal 4 and BluePebble) support researchers university-wide, agnostic of domain and have led the UK landscape in providing centralised sharing of HPC resource for research. Usage is dominated by the Faculty of Science and Engineering (FSE) with EPSRC-remit research making up over two thirds of the user base. The evidence for the need for interactive GPU compute comes from our observation that researchers are increasingly turning to public cloud services. Investment here will enable us to meet researcher need via on-premise GPUs in the University Cloud and is part of a multi-faceted strategy where parallel investment in CPUs, additional storage and personnel will deliver a complete solution for our compute needs.
This investment will deliver benefits in key EPSRC research priority areas including engineering biology, development of next-generation sustainable composites, chemical catalysis, and cybersecurity. It will deliver benefits for PGRs, early career researchers and wider research community.